Developing a Thermal Oil Modular Heat Exchanger Prototype

The proejct has been delayed due to a small change in scope and the requirement for bespoke capital equipment. The equiment should have been installed at the end of December 2011 but this has still not happened at the end of March 2012. All resources will be allocated to complete the proejct as quickly as possible once the machinery is installed.